Rational Design of Polymeric Nanoparticles for the Delivery of Biologics for Cancer Therapy

The rational design of polymeric nanoparticles for the delivery of biologics in cancer therapy offers a transformative approach to addressing the challenges of targeted drug delivery. Biologics, including proteins, antibodies, and nucleic acids, hold tremendous potential in cancer treatment due to their high specificity and ability to modulate molecular pathways. However, their clinical application is often hindered by lack of understanding of their manufacturing challenges and what drives potency.
This PhD project focuses on the development and optimization of polymeric nanoparticle systems for the delivery of anticancer agents, with a specific emphasis on achieving tumour-specific targeting and minimizing systemic toxicity. Using a rational design approach, the project aims to explore the interplay between nanoparticle composition, size, surface properties, and payload characteristics to create highly efficient delivery vehicles.
The integration of cyber-physical systems into the design and manufacturing processes for polymeric nanoparticles represents a novel dimension in this research. Cyber-physical approaches will enable real-time monitoring and control of fabrication parameters, such as polymer mixing, nanoprecipitation rates, and particle formation dynamics. Through advanced simulations and predictive modeling, the project aims to optimize nanoparticle characteristics and ensure consistency in size, morphology, and payload distribution. This intersection of computational tools and physical experimentation will streamline the development of PNP systems, allowing for high precision and scalability in producing nanoparticles tailored for cancer therapy.
y addressing key challenges in the delivery of biologics for cancer therapy, this research aims to contribute to the broader field of nanomedicine, offering insights into the design of next-generation polymeric nanoparticles.